University of Derby and Addqual Limited KTP 22_23 R4

To develop a novel intelligent actionable knowledge graph solution for enabling visualization, forecasting, and analytics services to the high-performance product qualification process.